Personalised asthma care at home

"Preventable asthma attacks cause significant morbidity, mortality and a massive economic burden. The key reason for this is the failure to identify early warning signs - while to patients it may seem like an attack is sudden, warning signs actually appear days or weeks before the attack happens. However, by the time the patients perceive the symptoms, its often too late and they have to be rushed to the emergency. The extent to which this need is unmet is evident in the statistics from National Review of Asthma Deaths (NRAD), according to which of 1300 people in UK who die each year because of asthma, about 45% die even before they reach the hospital. Even a few hours of early warning could make a difference between life and death.

We are developing an automated, real time and personalised monitoring system to predict and prevent asthma attacks at home."